Twistor Methods in Flat Space Holography

The holographic principle, which aims to describe gravitational physics in the bulk of spacetime via a
dual quantum field theory on the spacetime boundary, has been a central theme in mathematical physics.
The interest in constructing a holographic principle is to understand quantum gravity, which has been an
open problem in mathematical physics for decades. A key difficulty is gravities' highly non-linear nature,
which results in interesting physics such as gravitational waves. However, much of what is understood of
the holographic principle is in the setting of spacetimes that are not physical. In recent years, a great effort
has been made to extend holography to spacetimes relevant to gravitational wave physics, cosmology, and
particle physics. There have been different approaches to tackling this problem. Bottom-up approaches
gain an understanding of the dual theory by understanding aspects of the bulk theory. Another approach is
via top-down constructions involving string theory, which invokes the flavour of traditional holography.
Our approach focuses on understanding twistor theory's role in the flat space holography program. Twistor
theory is a set of mathematical ideas that has great success in understanding systems of solvable
non-linear differential equations, so-called integrable systems. Using twistor theory methods, we construct
the explicit symmetries of the equations governing the dynamics of the theory on spacetime, which form
the infinite symmetry algebras found in the bottom-up approaches. These algebras can be used to
constrain the dynamics of the theory in the bulk of spacetime. A future direction would be to investigate if
twistor methods can construct a dual theory that manifests this infinite symmetry algebra and from which
one can build the observable quantities for the bulk theory.
This project falls within the EPSRC Mathematical physics research area